Optimising CNC Machine Tool Coolant Fluid condition to prolong usage and efficiency of an expensive essential resource thereby reducing cost, improving production quality and protecting operators using a unique and innovative Coolant Monitoring Analyser

The aim of the project is to create the first automated monitoring unit that will provide live data to a cloud based system including Temperature, PH, Concentration (Brix), and Bacteria / Fungal Growth which will enable real time and predictive reactions to changes in fluid condition allowing for less aggressive treatment to maintain optimal efficiency and extending the life span of the coolant.